Learnisa

Prior to COVID-19, automation was driving workforce disruption. Since the pandemic, this disruption has exacerbated. Many people will need to upskill and retrain in order to keep or land a job. The affordability/feasibility/flexibility of online courses make them an ideal solution to upskill the workforce. However, the market for online courses has become saturated with \>30k courses provided by \>1000 different institutions across \>40 platforms. Thus, people face the most difficult task before they have even started learning...and that is finding the RIGHT course to enrol on. Despite the attempts of basic course search aggregators to resolve this problem, much of the workforce are still left unsure about what skills they need to acquire and more importantly how to attain them.

Learnisa is developing an AI-powered platform that makes personalised recommendations of online courses. By intelligently profiling a learner, Learnisa conducts a smart matching process to recommend the most suitable courses to learners that are optimised for their success. With Learnisa, learners can avoid lengthy and ambiguous searches for courses...and invest time and money on learning the RIGHT content. Whether you're taking an online course to gain skills for your career...or even a hobby, Learnisa can help you find your ideal course(s).